Glasgow Caledonian University and IWAD Ghana Limited AAKTP 23_24 R3

To reduce the vulnerability of Ghanaian tomato production to climate change and variability, this project will embed expertise in smart irrigation products. It will close the gap between agricultural irrigation engineering and smart technologies.